SAVER: Supporting Adherence - Value-based Economic Resource

The UK population is increasing and getting older, causing ever-increasing demand on the NHS. By 2033/34, the cost will reach 9.9% of national income. There's a pressing need to reduce NHS healthcare costs.

There's also strong market demand to reduce healthcare costs in other global healthcare markets. For example, in the US, an estimated 125,000 lives are lost annually and additional healthcare expenditures of $290 billion are driven by non-adherence to medication; and, 10% of hospitalisations in older patients are considered avoidable through improved medication adherence.

Medication non-adherence accounts for 50% of treatment failures and up to 25% of hospitalisations each year. Studies show that 50-60% of patients with chronic illnesses miss doses, take the wrong doses, or drop off treatment in the first year. None of the reasons why patients are failing to adhere to medication are insurmountable.

Wasted costs due to poor patient adherence are currently measured and reported retrospectively - and at population level. Yet, in reality, these costs accrue in real-time and are due to decisions made by individual clinicians and patients as they create and manage a patient's Care Plan.

Project SAVER is an 18-month study with participation by Inavya and Ipsos. The research team will develop an economic tool enhancement to the existing Avatr technology, which will measure and report economic costs of medication adherence at the point of decision-making by clinicians and patients, delivering a step-change innovation for the NHS and global markets.